AI-Driven Methodologies for Automating Operations in 5G/6G Networks

The improvement of the current 5G technology and the new advancements in open radio access network (RAN) by opening the interfaces and disaggregating the hardware from software have enabled capital expenditure (CAPEX) cost reduction through the use of cheaper commodity hardware and deployment of network functions on the (edge) cloud, providing greater flexibility and programmability to cost-effectively support multiple services beyond mobile broadband. However, this has amplified the complexity of managing these networks.

The primary aim of this project is to formulate AI-driven methodologies that exhibit efficacy and resilience in automating operations within the mobile networking domain while elucidating prominent challenges therein. For instance, one facet involves the design of AI/ML models tasked with automating anomaly detection procedures, leveraging analysis across numerous Key Performance Indicators (KPIs) as opposed to relying solely on the expertise of Radio Access Network (RAN) engineers. This approach not only yields monetary savings but also facilitates prompt remedial action in response to the RAN performance degradation. Moreover, the development of ML algorithms capable of forecasting future RAN KPIs holds promise in automating various RAN optimization tasks, encompassing functions such as power sharing, load balancing, and resource allocation.

The novelty of our research stems from a comprehensive examination of state-of-the-art AI/ML models in conjunction with their inherent limitations when applied to 5G and beyond 5G networks. This investigation serves as the foundation upon which we propose a novel model specifically tailored to meet the stringent requirements of Radio Access Network (RAN) systems. By scrutinizing existing AI/ML methodologies and their adaptability to the unique challenges posed by advanced RAN network architectures, we aim to address critical gaps in current approaches and pave the way for optimized solutions in AI model design.